Push-Button Hinged Grab Rail Design

This application is to ensure that a Hinged Grab Rail is available to the market that will comply with proposed government regulations to ensure that rails of this type are easy to use and operate by persons with a wide range of physical disabilities that are hindered in the simple tasks of using toilets and showers.